EIT Digital Industrial Doctoral School 2022

The project developed a Doctoral Training Programme focused on Artificial Intelligence (AI) and how AI will particularly enable the commercial deployment of AI Technology in Europe and other regions by developing critical interdisciplinary capabilities in AI engineering, particularly but not exclusively in deep learning and explainable AI, and their application to solving industrial problems.